London Metropolitan University and Barod Project - AKT4

To evaluate a new service user assessment tool, make recommendations and scope AI solutions to streamline operations for a substance misuse charity enabling staff to spend more time on therapeutic work and support an increased number of service users at an earlier stage, reducing waiting times, disengagement and drop-out rates.